Unworlding the wider audience: Artists moving image investigation of behind-the-scenes opera production

Unworlding the wider audience: Artists moving image investigation of behind-the-scenes opera production